The role of the human transcription factor ZFP64 in centromeric transcription and maintenance of genomic stability

Our bodies are comprised of 30 billion cells. As our body grows, and regenerates tissues due to injury, normal wear-and-tear and aging, these cells must multiply at rapid rates - with millions of new cells born every minute in our bodies! Each time a cell duplicates its content, including its copy of the genome, it undergoes a process termed cell division that physically separates the cell contents into two halves that become the future daughter cells. Any mistakes that occur in the precise separation of the two new genomes can lead to dramatic and potentially cancer-causing genetic mutations, or cell death. As a result, cell division is carefully regulated by many control mechanisms. The genome is arranged into 22 pairs of chromosomes that, once copied, are plucked apart by internal cell structures to form the genome of the new cells. During this process (mitosis), chromosomes are captured by the cell via specialised structures called centromeres. Most of the genome is relentlessly read and 'transcribed' by proteins that create an RNA copy of short sections - usually as a precursor to producing proteins from the genes encoded in our DNA. Centromeres were thought to be excluded from this process but over the last several years it was surprisingly discovered that transcription of centromeres is essential to accurate cell division.

This crucially important and evolutionarily-conserved process has been difficult to study because of two major hurdles; First, it is not known which exact DNA sequences undergo transcription. Second, the specific proteins (transcription factors) that perform this role at the centromere are not known. Recently, our laboratory has identified a transcription factor named ZFP64 as a potential centromeric transcription factor. We used imaging to track the position of this factor within human cells, and excitingly see it at centromeres. Importantly, when we specifically remove this protein from cells we see a decrease in the amount of centromeric transcription. We have also discovered the possible mechanism by which centromeric transcription is controlled throughout the lifetime of each cell - another elusive phenomenon in humans. Therefore, we are now poised to take advantage of recent technological advances that will improve our ability to discover which DNA sequences at the centromere are transcribed, and to ask which of those are controlled by ZFP64.

Our laboratory is expert in imaging and manipulating human cells and we have assembled a focussed and feasible set of experiments that will allow us to definitively test whether ZFP64 indeed represents the first human centromeric transcription factor. Together with expert collaborators within our research institute and worldwide, we will perform both standard experiments and also newly emerging strategies for discovering which DNA sequences are transcribed. By investigating the detailed mechanisms of this new and important potential centromeric transcription factor, we will make a large step towards full understanding of this phenomenon in humans, and exactly why it is so crucial for accurate cell division.

Technical abstract
Centromeres are specialised loci on chromosomes that are essential to cell division. It has recently emerged that transcription of centromeric DNA is critical to regulate the proper function of the centromere and maintain genomic stability. However, most aspects of centromeric transcription remain unclear, particularly in humans. Several transcription-related proteins have been shown to localise to centromeres, however specific transcription factors are unknown. Moreover, human centromeric DNA is built from repeating sequences which - until the recent advent of improved human centromeric assemblies - prevented a full characterisation of the human centromeric transcriptome. These gaps in our knowledge have slowed progress in determining key facets of centromeric transcription in humans. Specifically, the molecular players, the identity and function of RNA transcripts produced, and cell cycle control mechanisms of centromeric transcription are all unknown. We recently identified a putative human centromeric transcription factor, ZFP64. The goal of this proposal is to elucidate ZFP64's role in CEN transcription and use this new tool to discover roles of centromeric transcription in genome stability maintenance.
First, we will adapt RNA sequencing and alignment methods to enrich and detect CEN sequences from two human cell line models. We will deplete ZFP64 to examine the impact on CEN transcription.
Second, we will definitively test whether ZFP64 acts as a canonical transcription factor at the centromere by examining direct binding, and precise functional roles of the transcriptional regulation domains. Lastly, since we and others observe intriguing differences in the output of centromeric RNAs from different centromeres, we will use this, and the finding that ZFP64 seems to localise to a subset of centromeres, to precisely determine roles of CEN transcription at specific centromeres.